Stop Ltd

StopData is a software tool which enables organisations to benchmark how time is spent, and wasted, on unnecessary internal activities. Stopping or simplifying these activities allows organisations to create capacity and focus for what really matters and drive growth, innovation and difference. We have blue chip organisations who want to pilot the tool but we first need to complete a PEN Test to prove the software is not a cyber or information security threat to clients.